Holographic phase transitions

Holography is a powerful tool to study strongly coupled systems. Relevant for the current project are eg. constructions of holographic Higgs models, which are conjectured to be dual to models of composite Higgs. Varying the symmetry breaking pattern, fermion representations, warp factors, etc. different settings and particle contents can be studied. Like in QCD these theories will show a phase transition a high temperature when the system will deconfine, ie. the Higgs will fracture into its constituents. Such a transitions is expected to happen at a temperature of about 1 TeV. On the holographic side this is a transition between different geometries. The AdS space at low temperatures transits to one with black hole. The aim of the project is on the one hand side to investigate and develop means to study these transitions. On the other side we plan to study examples of these transitions, in particular focusing on the generation of gravitational waves during the transition. These gravitational waves can potentially be detected by upcoming space based observatories, such as LISA, and would be a smoking gun signature of such a model.